Colonial Standards: using scientific instrument collections in India and the UK to investigate mechanisms of control

The study of the history of mathematics in India is transforming. Scholars have begun to dismantle the traditional view that mathematical knowledge in pre-modern India was restricted to an elite group who created and studied a defined set of Sanskrit treatises. The focus on elite groups and a list of canonized treatises has ignored the mathematical knowledge and practices visible in vernacular sources from the pre-modern through to the modern period. The Vernacular Mathematics Project at the Institut Français de Pondichéry (IFP) has initiated a programme to study the social history of mathematical practices in India between the 9th and 16th century, studied primarily through vernacular sources in various Indian languages.

Taking this work forward in time to the late 18th and early 19th centuries, and building upon Senthil Babu Dhandapani's recent work on Tamil-speaking communities in South India in his book Mathematics and Society: Numbers and Measures in Early Modern South India, Dhandapani (IFP) and Roland Wittje, Indian Institute of Technology - Madras (IIT), have initiated an investigation into the standardisation of weights and measures in South India during the period the British East India Company (EIC) was operating. Their work aims to bring the colonial archive and the objects surviving in UK collections together to explore how instruments of measuring became arbiters of justice in 19th century India. The History of Science Museum's (HSM) collection of weights by the UK maker Robert Bate and its collection of surveying instruments used in or associated with the Great Trigonometrical Survey of India, initiated by the EIC in 1802 and completed under the British Raj in 1871, provide an exceptional opportunity to collaboratively investigate the social history of the processes of standardisation at small and large scales of measurement during the colonial period in India. Significantly, HSM's collection offers a unique opportunity to investigate the modes of control exercised through instrument use and making as well as the opportunity to interrogate the social dynamics of standardisation through provenance research into the instruments' owners. Through its Finding and Founding Project, HSM has begun provenance research into its collections. This research has highlighted the power that collections have in providing a window onto individuals traditionally not visible in academic canons. Studies of the Great Trigonometrical Survey have focused upon its cartographic outputs, an investigation of the instruments used to conduct the survey will bring us closer to the on-the-ground encounters between surveyors and the local communities measured and disrupted by their work.

In this collaboration, HSM has been led by our colleagues at the IFP and IIT Madras to respond to research on the sub-continent. Going forward, we will develop research methodologies through a collaboration that connects Indian and UK institutions as well as diasporic community groups in the UK. We will critique standardisation in measurement and explore how the multiplicity of mathematical knowledge connects us across time and place. This collaborative project presents an opportunity to break new ground in the field of history of science.